Robotic Helical Edge Prep Tools for Mass Market

Vapormatt, founded in 1978, is one of the world’s leading wet blasting companies. It develops solutions for tool manufacturers who serve a range of industries including aerospace, composites and automotive extrusion. The company has identified a disruptive commercial opportunity in creating an affordable all-in-one solution for producing round shank tools (RSTs) with superior repeatability, particularly for small and medium manufacturers. This will be the first commercially available wet blasting solution for accurate and repeatable processing of RST’s utilising robotics. It will significantly improve RST precision and performance and extend tool life up to 300%. Vapormatt's machine will also have a smaller physical footprint, use less energy and compressed air, and better facilitate repairs and upgrades than current solutions. This 13-month project will produce a working pre-commercial prototype of the machine, leveraging two main innovations: 1) a micro gun for precision honing cutting edges, and 2) a six-axis robot for helical tracking of radial edges. The successful development of the machine will not only allow Vapormatt to grow but will also enhance productivity up and down the RST supply chain, including for tool manufacturers and for all of the industries which use their tools.